Do organs hibernate during prolonged sepsis? Study of ATP turnover and mitochondrial biogenesis in patients & lab models

UCL have a Media Office that is very proactive in alerting the media to interesting discoveries and ideas. For example, they communiqued a recent UCL Lecture given by Professor Singer which attracted intense TV, radio and press coverage both nationally and internationally, ranging from China to South Africa to North America. Many of the applicants are experienced in communicating to the lay public through television and radio programmes, e.g. the 9 o?clock News, Newsround, Medicine Now and Woman?s Hour, and being interviewed for various newspaper articles.

Technical abstract
Sepsis frequently results in multi-organ failure through mechanisms that remain ill-defined. Intriguingly, cell death is a minor feature of this condition and, with resolution of the critical illness, recovery of organ function generally occurs within days-to-weeks, i.e. far in excess of their usual regenerative capacity. We and others have found that mitochondrial dysfunction occurs both in septic patients and in animal and in-vitro laboratory models, despite the ready availability of cellular oxygen. We therefore hypothesize that the consequent reduction in energy supply leads to a cellular metabolic shutdown, with a resulting decrease in biochemical and physiological function. On disease resolution the bioenergetic pathway recovers, with restoration of normal organ performance. Paradoxically, and despite the diminished ability to generate energy, cellular ATP concentrations are often elevated and only fall in eventual non-survivors. We thus suggest this process is directly analogous to hibernation or aestivation, for which a precedent in humans is recognised within the heart during prolonged ischaemia.
We propose to examine this hypothesis further by evaluating ATP turnover and other measurables during the successive phases (acute inflammation, organ failure, resolution) of a prolonged septic illness. We will use a 3-day rodent model of faecal peritonitis that mimics many aspects of the human condition, measuring ATP turnover in skeletal muscle and kidney both in-vivo using saturation transfer magnetic resonance spectroscopy (MRS), and ex-vivo using cells from kidney, muscle and liver freshly isolated from septic animals, in which oxygen consumption will also be measured. Comparison will be made against (i) muscle biopsies from septic patients and (ii) in-vitro stimulation of primary myoblast, hepatocyte and renal proximal tubule cultures to assess the validity of the in-vitro model relative to the in-vivo situation. Evidence of concurrent mitochondrial biogenesis will be sought in both patients and laboratory models by assessing changes in respiratory enzyme complex activities and protein levels, expression of activators and coactivators of mitochondrial biogenesis, and alterations in mitochondrial density and morphometry.
Confirmation of this hibernation-like process will open up an exciting new avenue of therapeutic research, with the possibility of accelerating the recovery phase once inflammation has abated, thus shortening the duration of organ failure and improving patient outcome.